University of Strathclyde and Turner Iceni Limited KTP 23_24 R4

To deliver a system optimised in the prediction of certain fault types and to further enhance condition monitoring systems to prepare and schedule part replacement before catastrophic failure. The system will reduce operating and maintenance costs for asset owners through the utilisation of an optimal repair schedule.